Robert Gordon University and ICR Integrity Limited KTP 22_23 R4

To optimise a composite material inspection device, integrating automatic data-logging and report generation capabilities. The device will be the first of its kind, enabling operators to gather evidence to support long-term composite repair integrity. Reclassifying composite repairs as a permanent solution will reduce costs and environmental impact of asset maintenance.